Lepton Universality Tests Using Tau Leptons at ATLAS

Using a double ratio method to perform Lepton Universality Tests Using Tau Leptons at ATLAS. The ratios of rates of electron-muon and lepton-tau events in top quark pair and Z boson events are compared with the predictions of the standard model.